Business Feasibility and Strategy for Precision Respiratory Diagnostic Device

"This feasibility study project is to understand and develop business strategies for an innovative diagnostic device for chronic respiratory diseases, such as asthma and COPD. We are developing our device to help doctors make precision medicine decisions. This will help people with respiratory diseases find effective treatments faster and more accurately.

Improvements are expected to the overall cost, usability, and access for the device. With our software-driven approach, personalised medicine approaches to diseases like asthma and COPD become possible. By helping to personalise treatment decisions, quality of life, patient outcomes, and overall costs to the health system will be improved.

This study will investigate different use cases and market opportunities for our device. We will develop our business and product development plans to meet clinical needs and grow our UK-based startup business. We will be engaging with patients, charities, doctors, academics, and other health-related professionals to understand their needs and values."